Solarbotanic

"It is important that we find out how much stress the leaves and petiole can withstand before they degrade or are detached from the petiole.
Deformation behaviour of leaves will be explored using the wind tunnel at Brunel University with the aim of optimising leaf shape and aspect ratio . This will include a preliminary investigation of drag forces of the solar collector leaves in the wind tunnel.
Existing IP on similar biomimetic technologies will be reviewed to optimise performance. "